A digital platform for industrial heat recovery in terms of supply chain management

JJ Energy Limited, together with partner Outokumper, propose to develop a digital supply chain platform to improve industrial heat recovery/utilisation for foundation industries.

The platform includes a search/recommendation modular for the industrial customers to find appropriate suppliers and their reference records; a heat aggregating/sales portal to help sell their excessive heat by aggregating industrial heat sources to satisfy the external district heating networks; and an e-commerce and project collaborative module.

In ten years, the digital platform aims to involve in 10.5TWh/year of industrial heat recovery/reuse in the UK.